Single and binary star population models

The 21st century is where big data meets astronomy. Grand surveys, like the European Space Agency's Gaia are already
providing us with unprecedented volumes of data on every type of star in our Galaxy and beyond. Others, like SDSS and
Galah, give chemical information on these stars. Others still, such as Pan-STARRS, detect transient phenomena such as
supernovae and stellar merging. Given all this information, how do we best link it to the modelling of the sources of most of
the light in the Universe: the stars themselves? There are many problems in stellar evolution, in particular relating to binary
stars and their key role in type Ia supernovae, stellar merging and as gravitational wave sources, which will benefit hugely
from big survey data. This project aims to develop the tools to do this by employing state-of-the-art statistical techniques to
compare single and binary star population models to observations of populations of stars, in a quantifiable, reliable and fast
way. It will use publicly available data from Gaia and other bi g surveys to pin down long-debated uncertainties in the
astrophysical models that go into our models of stars, both single and binary, as constructed at the University of Surrey.
The aim is to provide the tools developed for the astronomical community, thus helping to enhance both Surrey's
international reputation and that of the student. This is a huge astrostatistical problem which needs addressing urgently!